First mile Input for Last mile Output - FILO

For many years, Formula 1 and other racing cars have used KERS (Kinetic Energy Recovery Systems) to convert some of the energy normally wasted to heat when braking, and used it to boost acceleration for overtaking. Electric cars and buses also capture some of this energy (a process known as Regenerative Braking or Regen), storing it in their on-board batteries to help extend their range. In this project Clairvaux Ltd will investigate the feasibility of fitting Regen to heavy commercial vehicles (trucks and articulated combinations) to capture some of their braking energy, storing it in batteries and then connecting to stationary energy storage devices at depots where it can be used to boost the charging rate of electric home delivery vehicles. Drivers of heavy commercial vehicles are required by law to take regular breaks during the working day, providing an ideal opportunity to harvest the energy stored. This may be achieved using wireless power transfer, similar in principle to the wireless charging of a mobile phone or other device, or by connecting a conventional cable. Parcel delivery companies and supermarkets will be able to increase the flexibility of their delivery hubs by using Regen from this project to charge electric home delivery vehicles. The trucks delivering the parcels to the hub will be able to boost on-site electricity supply, meaning that the electric vehicles can use high-power Rapid Charging to increase their available range in a shorter time period. Supermarkets will also be able to power the trailer fridge from the energy recovered, reducing the exhaust emissions and improving air quality when delivering to High Street and Convenience Stores. By providing Regen on trucks and trailers, the amount of dust produced during braking will be reduced - this is a known pollutant and has come into focus alongside exhaust emissions in Air Quality Improvement initiatives. Reducing the particulate levels in this way will help improve air quality along the roads and in our towns & cities. By designing a self-contained axle + generator + battery module, Clairvaux Ltd envisages being able to fit the solution to some of the thousands of trailers already on the roads as well as offering the module to manufacturers for inclusion on newly built vehicles. The project will also develop a commercial model by which both providers and users stand to benefit.